The trajectories of excluded school pupils into (and out of) the criminal justice system

Permanent and non-permanent exclusions are an integral part of the school system and are used extensively in England. There are significant concerns about the impacts that school exclusions have on excluded children on a short- and long-term basis and how they disproportionally affect certain groups of children with negative social and economic outcomes. This proposed research aims to add to the body of evidence examining the relationship between school exclusions and offending. The MoJ-DfE administrative dataset will enable this relationship to be analysed on a significant scale in England for the first time using a range of variables related to exclusion and offending. This will contribute to our understanding of the relationship between educational and offending outcomes to better inform policy decisions and practice.

The specific aims of the project are to have a more detailed understanding of the short- and long-term trajectories of school pupils once they are excluded from school, to identify if these trajectories differ geographically, and to consider if the outcomes are different for those who remain in mainstream education following exclusion compared to those educated in Pupil Referral Units (PRUs). The research questions are as follows:

How do different types (temporary or permanent) and frequency of school exclusions relate to offending trajectories?
Group-based trajectory modelling will be used to examine the different trajectories of school pupils following school exclusion. This analysis will use a range of variables relating to school exclusions (type of exclusion, number of exclusions, attendance, unauthorised absences, duration of exclusions, attainment), socio-demographic factors, and criminal justice contact.

Are there differences in the offending trajectory of excluded school pupils based on geographical location?
There is little knowledge regarding the short- and long-term outcomes of school exclusion based on different geographical location. This analysis aims to explore whether exclusion outcomes are significantly different to each other across England via regions. This will take an individual-level analytical approach using ordinal logistic regression to examine the predictors of level of involvement with the CJS, exclusions variables, and socio-demographic factors.

Are there differences in offending severity and offending rates between those who remain in main-stream education following permanent school exclusion compared to those in a Pupil Referral Unit?
PRUs are the most common form of alternative provision and accommodate excluded school pupils when they are unable to remain in mainstream education due to their behaviour. Concerns have been noted in relation to the link between PRU attendance and violent and/or serious offending. This analysis will use binary logistic regression to examine the differences between exclusion outcomes of pupils who remain in mainstream education and those educated in PRUs following exclusion. This will consider violent offending, CJS contact, socio-demographic factors, and PRU variables.

Offending has significant individual, social, and economic costs - not only to the individual but to wider society. Having a deeper understanding of potential mitigation and support at key points may allow for these costs to be reduced.